Impregnated Reinforcements

Base Chemicals Ltd has conceived a process to impregnate conventional fibre reinforcement materials with resin and seek grant funding from the TSB to aid them in the development of the technology for demonstration purposes. The technology has several technical advantages and promises to have a low impact on the environment. The materials have a broad potential range of applications across the advanced materials sector.